Neural Surface Reconstruction from Video

3D reconstruction of room-scale scenes from video is a long-standing problem in computer vision. The advent of consumer-level RGB-D cameras as well as the research progress in neural representations have led to significant advances of the state-of-the-art in this research area. Existing works using neural representations can be divided into coordinate-based approaches and grid-based approaches. Coordinate-based methods achieve accurate, high-fidelity reconstructions with efficient memory usage at the cost of the slow training speed, while feature grid approaches have faster training times, but have a larger memory footprint and cannot be easily extended to non-rigid deformations. This thesis will explore neural representations for accurate and fast surface reconstruction from video that can cope not just with rigid scenes but also with deforming objects